Gritter Tracker

The Gritter - Tracker service will take realtime open data about the movements of gritting wagons around Cumbria and present it to residents and motorists so they can see which roads are being treated.